Supramolecular Chemistry of Energetic Materials

This is a PhD research project in Chemistry (ICS). We have broad interests in host-guest chemistry, theoretical chemistry, and using these in tandem to work with energetic materials in a variety of different ways. The proposed project will first look at exploiting recent synthetic developments in calixarene chemistry to deliver sensors for energetic molecules, using model / non- energetic compounds in conjunction with theory to enhance system design. Once developed, we will extend this to include energetic compounds, working closely with the Falcon Project Ltd. We will also aim to use these approaches to simultaneously explore the seeding of energetic polymorphs to streamline materials production in the industrial setting.The work is interdisciplinary and will involve synthetic chemistry, analysis using a range of techniques (NMR, MS, XRD, IR, UV-vis etc), synthesis of functionalised / tailored host molecules, theoretical chemistry, and the study of host-guest complexes with model compounds at Heriot-Watt University. Analogous energetic systems will be studied at the Falcon Project using specialised equipment. Doctoral studies will be supported through a range of training opportunities.